Low cost multi-antenna technology

The project aims to evaluate innovative low-cost concepts for the development of a smart antenna for use in liability critical civil GNSS applications. The project is motivated as a means of protecting GNSS based applications and services against potential threats from interference and jamming.